Energy Sports Drink

I have had initial discussions with the staff at the Manchester Food Research Centre, Manchester Metropolitan University. They have allowed me to identify all the facilities and equipment I will need. Development of a novel sports drink specifically aimed at the Asian Market. Formulation in relation to palatability and style is an important aspect for the presentation of products to different markets. The objective of this project is to formulate a high energy sports drink which will be acceptable to the Asian market. It is believed that the food experiences in different geographical regions will have influenced the preferences of consumers for different flavours hence the development is planned to accommodate these preferences whilst maintaining the functionality of the product in relation to supporting sporting endeavour and training.